Ultra-Precision Robotic Manufacturing

Research will leverage cutting-edge robotic manipulation techniques, complemented by advanced vision systems, to achieve sub-millimeter accuracy in positioning and manipulation. Incorporating adaptive control algorithms will enable real-time adjustments, ensuring the system's adaptability to variations in assembly components and geometries. The proposed technology seeks to revolutionize industries such as electronics, medical devices, agriculture and aerospace, where precision intervention and assembly is critical for product performance and reliability. Anticipated outcomes include heightened assembly speed, reduced defects, and enhanced adaptability, contributing to overall manufacturing efficiency. While, this research have the potential to not only streamline existing manufacturing processes but also open avenues for innovation in high-precision assembly tasks.